CirKits Ltd ComponentBuilder Product Development

ComponentBuilder(R) is an innovative teaching tool that combines 3D printed computer parts and an Augmented Reality App to help students learn about the components of a computer system.

It was created by Hannah Wright, the founder of CirKits Ltd(R), who has a passion for making Computer Science more fun, engaging and accessible for all students, especially girls who are underrepresented in STEM fields.

Hannah has a background in teaching Computer Science and knows how to create effective and enjoyable learning experiences. ComponentBuilder(R) is still in development, but it has received rave reviews from Teachers, Parents and Students who have tried it.

Hannah's goal is to bring ComponentBuilder(R) to schools so that every student can explore the role and purpose of each computer component in a fun and memorable way. This will help them understand how and why technology works the way it does.

"My mission is to support STEM and the Education Sector with ComponentBuilder(R) as a catalyst in improving Teaching and Learning for everyone."